University of Liverpool and Forensic Testing Service Limited

To develop and optimise new non-targeted methodologies for the identification and testing of drugs of abuse and new psychoactive substances in human samples.